Net Zero Terrace Streets: From Demonstrator to Scale

This project will help towns and communities take real steps towards healthier, warmer homes by showing how whole streets can be improved together, rather than house by house. We will build on earlier work from the Net Zero Living programme and test our approach in three areas: Rossendale (Lancashire), Rochdale (Greater Manchester) and Bridgend (South Wales).

The idea is simple but powerful: by working on many homes at once, we can cut costs, make it easier for local builders and suppliers to get involved, and give residents a clearer picture of the benefits. Over the course of the project, we will look closely at around 12 homes (4 in each area) to understand how well they keep in heat, how much energy they use, and where improvements can be made. We will monitor a percentage of these homes over the winter months to see how they perform in real life and identify the best ways to make them warmer, healthier, and cheaper to run.

At the same time, we will be working on the bigger picture of delivery. This includes exploring how new local organisations, called Local Development Vehicles, could bring councils, residents, and businesses together to make retrofit easier to plan and finance. We will also work with local builders and tradespeople to assess what skills and capacity are needed to deliver these improvements at a larger scale.

The project will connect with other national innovation and funding programmes to create a clear route to investment, so that once the testing is complete, the approach can be rolled out more widely. By planning ahead, we will ensure that the lessons learned in these three clusters can be shared with other places across the UK.

Our findings will be written up in easy-to-use guidance packs and shared through workshops, community events, and online resources. This means that the benefits go well beyond the three areas where the work takes place, helping other towns and cities to move forward faster on their own net zero journeys.

By the end of the project, we will have shown how street-by-street retrofit can be delivered in a way that is practical, affordable, and fair. The result will be a model that improves comfort and health for residents, creates skilled local jobs, and cuts carbon, leaving a lasting legacy for communities and the climate.